Super Juice Ltd

To develop and produce a range of vegetable juices for the growing healthy living market. There is a growing trend to live healthier and my products will offer that.

My aim is to keep them as near enough as natural as possible by using the cleanest methods of manufacturing the juices.